Computational techniques for brain imaging

Recent progress in the technology development of optical braining reading devices based e.g. on near-infrared spectroscopy, promises a paradigm shift in neurosciences. This new generation of devices is wearable, even outside the lab environment and costs orders of magnitude less than competing technologies such as MRI and MEG. However, these optical devices also have lower spatial resolution. The question then is if it is possible to leverage parallel developments in AI and computational modelling techniques to compensate for these shortcomings and achieve, if not the same resolutions as MRI and MEG, maybe similar performance in terms of the ability to record and interpret brain activity. This project will focus on this ambition and will aim to demonstrate a series of milestones, starting from the mapping of MRI data on to synthetic optical data and then demonstration of "simulated" optical brain reading using available MRI datasets. This will allow to understand the boundaries and requirements for the optical hardware and to assess if the devices present in our labs can be used to collect data. This step will then be followed by a series of data collection sessions using the optical device and working with our collaborators to develop next generation devices. The final ambition will be to demonstrate optical brain capability. This project will require mostly computer-based skills combined with the desire to carry out and participate to neuroscience data collection sessions.